The concept of 'medium' in the films of Margaret Tait, c.1960-1980

The significance of the work of Margaret Tait has been chronically neglected by scholars. This thesis will aim to reinstate
Tait within the history of British avant-garde film by taking seriously her engagement with the filmic medium. Through
close attention to the visual and auditory texture of Tait's work, this thesis will explore her films through the perspective of
technology and the senses. Tait wrote of her relationship to technology in embodied terms, speaking of her technique as
'breathing' with the camera. The majority of her films featured poetic narration, echoing the narration of the earlier British
documentary tradition encapsulated in The Night Mail (1936). Using the work of David Toop this research project will
examine the spectral resonances of Tait's audioscape in comparison to Tina Keane's Shadow of A Journey (1980). Ideas
of media and spiritualism will also be explored with parallels sketched between Tait's interest in light waves, and
Victorian spirit photography in which women were figured as mediums for channelling souls. Tait's sensitivity to the
materiality of the film strip supports this reading, as it intersects with theories of contact in relation to the transfer of spirits
onto the photographic surface. This overlaps with the contemporary feminist concern to give voice to the ghosts of past
generations, present in the work of historian Carolyn Steedman and in the films of Tina Keane, which provide a wider
context to this 'spectropoetic' reading.